TidySqueeze improves the user experience as to shampoo, conditioner and shower gel.

TidySqueeze is a means to solve well known inconveniences associated to using bottles of
squeeze-to-use hair and body wash products ( shampoo, conditioner, shower gel etc)
It is very inexpensive to produce, commands strong I.P. has attracted interest from some huge
multi-national companies engaged in this business sector.